Exploring the impact of intracerebral haemorrhage on myelination using optical imaging of the live mammalian brain

Intracerebral haemorrhage (ICH) is a subtype of stroke, characterised by spontaneous bleeding into the brain. ICH is responsible for over half of the 6.5 million stroke-related deaths annually, and accounts for the majority of the disability burden of stroke, with 80% of ICH patients remaining dependent on others in the long-term. Currently, treatment options are limited, and few survivors regain full functional independence.

Myelin is an essential component of the nervous system, acting as insulation for millions of cells, and allowing for swift and efficient transmission of signals across the brain. Traditionally, myelin has been considered a static structure that is only produced during early developmental stages. However, recent studies have unexpectedly shown that myelin continues to form and restructure in the adult brain, therefore contributing to the brain's constant ability to sense, store and adapt to everchanging external stimuli2. Unsurprisingly, injury to myelin can carry devastating consequences and result in clinically disabling impairments.

Despite the crucial role of myelin in normal brain physiology, an in-depth examination of myelin plasticity following ICH has not yet been performed in the live mammalian brain. In vivo optical imaging is a powerful approach that can be used to investigate the consequences of ICH on changes in myelin. We have therefore assembled an innovative and comprehensive toolbox, including the use of a novel and easy-to-implement imaging method (SCoRe microscopy) which allows for visualisation and tracking of myelin over time, in the live mouse brain3. As a complementary approach, SCoRe microscopy will also be used to trace changes in myelin in postmortem human ICH brain tissue.

The overarching aim of the project is to characterise the impact of ICH on myelin breakdown and remyelination over time in the intact mammalian system. Behavioural readouts will be assessed in conjunction with imaging timepoints, and ex vivo analysis of both rodent and human tissue will be analysed. Finally, we will test the impact of a number of therapeutic ICH drug candidates and assess whether changes in myelin plasticity are observed and whether this translates to functional improvements.